The Cultural Politics of Human Rights in the Opera Sector in England

My project aims to generate a substantive empirical research basis for considering the correlation
between a rights-based approach to public engagement in the opera sector (whether or not it is
articulated as such) and organisations' relative success in engaging diverse groups in contemporary
society, particularly in relation to ethnicity and socio-economic background. The project adopts an
interdisciplinary framework drawing on theories and methodologies in human rights scholarship,
sociology and linguistics. I deploy "public engagement" broadly as any interface between an organisation
and the public, including artistic programming, work generated through learning & participation
programmes and digital content, and build on Barrett's notion of "the whole theatregoing event" (2016).